The University of Nottingham and Inside2outside Limited

To plan, develop and implement novel tensile membrane structures and also adaptable textile-covered building facades integrating tensile photovoltaic membranes for energy harvesting and environmental control.